Increasing Robustness of Augmentative and Alternative Communication based on Speech and Language Technology

Neurological impairments can cause significant speech and language difficulties for individuals e.g. affected by conditions such as stroke [1], traumatic brain injury [2], or neurodegenerative diseases like Parkinson's [3, 4] or Alzheimer's [5]. They can cause speech and language disorders such as aphasia and dysarthria, alongside other language-related deficits including semantic, pragmatic and syntactic impairments. Symptoms such as word-searching difficulties and reduced speech intelligibility pose challenges for individuals in efficiently communicating with others, and consequently affect their quality of life.

Assistive technologies involving speech and language technology, ranging from automatic speech recognition (ASR) systems to augmentative and alternative communication (AAC) devices, can provide valuable aid in mitigating communication difficulties. The linguistic and acoustic differences between impaired and unimpaired speech or language have also inspired the automatic assessment of related diseases and disorders, serving as a non-intrusive, scalable, and cost-effective way to facilitate early detection, monitoring, and management of such conditions.

One of the main challenges in training data-driven speech and language technology is the sparsity of impaired speech and language datasets, which limits the availability of representative and diverse samples necessary for robust model training and evaluation. Recent studies have been focusing on data augmentation methods to increase the amount of training data and enhance model robustness. This project approaches this problem by exploring the bridge between textual and speech domains aiming to advance understanding in the transitional area of speech technologies and natural language processing (NLP) related to impairment. Specifically, the approach involves the application of foundation models to analyse impaired speech and language. The goal of the project is to contribute to the development of robust assistive technologies and diagnostic tools, ultimately enhancing the quality of life for affected individuals.

References
[1] Rousseaux, M., Daveluy, W., & Kozlowski, O. (2010). Communication in conversation in stroke patients. Journal of neurology, 257, 1099-1107.
[2] McDonald, S., Code, C., & Togher, L. (2016). Communication disorders following traumatic brain injury. Psychology Press.
[3] Montemurro, S., Mondini, S., Signorini, M., Marchetto, A., Bambini, V., & Arcara, G. (2019). Pragmatic language disorder in Parkinson's disease and the potential effect of cognitive reserve. Frontiers in psychology, 10.
[4] Ash, S., Jester, C., York, C., Kofman, O. L., Langey, R., Halpin, A., ... & Grossman, M. (2017). Longitudinal decline in speech production in Parkinson's disease spectrum disorders. Brain and language, 171, 42-51.
[5] Taler, V., & Phillips, N. A. (2008). Language performance in Alzheimer's disease and mild cognitive impairment: a comparative review. Journal of clinical and experimental neuropsychology, 30(5), 501-556.